Personalized management of cystic fibrosis transmembrane regulator (CFTR) modulator therapy in allergic patients.

The aim of the project is to explore the relationship between drug exposure levels and the activation of T-cells that lead to hypersensitivity reactions in patients. The student will be trained in human cell culture, a range of immune methods and analytical techniques such as mass spectrometry.